Early attractants for the major new fruit pest, Drosophila suzukii; a ‘super lure'.

The UK fruit industry is under continual pressure from the introductions of non-native pests and

diseases. This project will aim to better monitoring and time pesticide application against a highly

damaging soft and stone fruit pest, Drosophila suzukii. It will achieve this by developing a more species

specific attractant for future use in monitoring traps and, eventually, control technologies.